Expanding genetic toolbox for heterologous protein expression in non-conventional yeasts using artificial intelligence.

Heterologous protein expression is the production of vital proteins for improving our food sources and creating life-saving drugs. However, predicting how much protein will be produced is difficult because we do not fully understand how genes are regulated and controlled. One way to produce proteins is by using certain types of yeast called Non-Conventional Yeasts (NCYs). These yeasts have traits that make them better at producing proteins, such as using complex carbon sources and being better suited genetically for producing specific products. However, we do not have enough information about these yeasts to use them effectively for protein production. To use NCYs for protein production, we need to develop tools to control gene expression in each host. We are using machine learning to help us predict how genes will be regulated and to make it easier to use NCYs for protein production. This will help us create sustainable, low-carbon, and cost-effective methods for producing proteins. We will test around 10,000 genes optimized for high protein expression in about 100 NCYs to see if we can control gene expression in these yeasts. This will help us understand gene expression and how it can be controlled, which could significantly impact biotechnology. Our ultimate goal is to use NCYs to produce proteins sustainably and cost-effectively.

Technical abstract
Gene expression regulation is crucial for producing proteins that can revolutionize food sources and provide life-saving pharmaceuticals. Still, it is difficult to predict the mRNA readout resulting in the desired amount of protein. Non-model organisms, such as Non-Conventional Yeasts (NCYs), may have evolutionary traits that make them more suitable for protein production. However, few yeasts have been sufficiently genetically characterized to exploit their potential, and current approaches to characterizing regulatory elements for each species experimentally are challenging. In this project, we will use machine learning frameworks to generate and experimentally verify gene expression regulatory elements in NCYs to enable the use of these alternative species for protein production. Specifically, this project aims to characterise and experimentally verify gene expression regulatory elements in non-conventional yeasts to allow the widespread adoption of these alternative species for protein production. To achieve this, we will synthesise and experimentally test ~10,000 AI-generated genes optimised for high protein expression to enable gene expression control in ~100 non-conventional yeasts. This project will provide fundamental knowledge on expression regulation, gene design, and genome-editing technologies, which could significantly impact biotechnology. The ultimate goal is to uncover the hidden potential of non-conventional yeasts for sustainable, low-carbon, and cost-effective protein production.